Tracing the template: Investigating the representation of perceptual relevance

Adaptive perception requires the prioritization of relevant over irrelevant information. When we are looking for a specific book of which we only remember the color of its cover, we can limit our search to mainly that color. The mental representation of what we are looking for is called the attentional template (also target template, search template, attentional set; e.g., Folk et al., 1992). An attentional template is a flexible representation reflecting current selection preferences, as derived from continuously changing task demands and prior selection history. Even though attentional templates are essential for shaping and controlling perception and action in everyday life, surprisingly little is known about their nature. For example, when you look for your car keys, do you look for their shape, their color, or both? In case of the latter, are shape and color integrated in a single representation, or are they independently represented? Can you look for your wallet at the same time, without affecting your "key" template? Furthermore, it is often assumed that visual attention is guided by visual templates, but it is perfectly possible that non-visual types of representation (e.g., semantic codes) are also involved. Finally, the nature of the template may change fundamentally in the course of learning, as a result of selection history. The aim of this collaborative project is to answer some of these fundamental questions.

Potential impact
This proposal features primarily basic psychological and neuroscientific research into the mental representation which drives our vision, and fundamental constraints on top-down attentional control. Primary beneficiaries are cognitive and neuroscientists with interests in perception, memory, and action in healthy as well as clinical populations. People suffering from ADHD, ADD, schizophrenia, Parkinson, or Alzheimer are known to suffer from attention-related problems, and our work will put important theoretical constraints on mapping out those deficits. Our research also has practical implications for many situations where selective visual processing is involved - from driving to airline baggage screening, from interpreting X-rays to human search for roadside bombs in lesser peaceful parts of the world, and from web browsing to marketing.